Penetration Testing

In common with many other organisations, Liquid11 hold commercially sensitive data as well as customer data such as names and contact information. This data is held securely on up to date servers protected by intrusion prevention and anti-malware software. These servers are held behind firewalls on secure networks to prevent unauthorised intrusion. In some instances, Liquid 11 customers are required to access sensitive data from the Company. In addition to software solutions, Liquid 11 follows best practise in only granting access to individuals with a need to access that data, using secure regularly rotated passwords and regularly auditing access. All of this is confirmed by experienced external specialists in information security.